What's the DEAL? What's the Data and Efficiency of the Anchor Loads

Blackpool Council and Phyre Energy, in collaboration with xRI, will assess the use of detailed heat monitoring and efficiency assessments for heat network anchor offtakers, and assess the potential synergies with xRI's innovation scanning and data services for the built environment.